Toward a cohomology of theories

This project formulates a breakthrough idea that allows us to use cohomology theory familiar from algebraic topology and topos theory in the world of logic, more precisely in model theory and categorical logic.
Starting with the 1990's work of Ahlbrandt-Ziegler and Hodges-Pillay, model theorists recognised that some very specific first-order theories are characterised by the topological automorphism groups of certain models and that their continuous cohomology yields useful invariants of those theories.
Recent work by the proposed Research co-Investigator Wrigley has developed sophisticated tools for the representation of arbitrary first-order theories by certain topological groupoids of models, which allows us to significantly extend the previous methods and to define the cohomology of any first-order theory as the topos-theoretic cohomology of its representing groupoid.
The main Objectives are to:
(A) show that the definition of cohomology of a theory does not depend on the choice of its representing groupoid;
(B) prove that the first cohomology with specific coefficients classifies model-theoretic covers of the theory.
Objective (A) is an immediate continuation of Wrigley's thesis work. Objective (B) naturally extends the previous model-theoretic literature to all theories, and serves as a proof-of-concept for a more general future cohomology theory.
Our project will achieve a historical goal of using the methods of topos theory for cohomological applications in model theory, and enhance connections between logic and fundamental mathematical research in algebraic geometry/topology. It will ultimately bring cohomology tools to the fore of model theory, and generate applications in other fields such as topological dynamics, combinatorics and complexity theory.